Development of a novel network switch to enable next generation ultrahigh speed wireless access solutions

This project is focused on the development of the next generation of cellular radio technology that can provide high speed network connections to locations that have poor conventional network support either wireless or fixed cable. Crucially, because this system is a mmWave radio network (i.e. 5G mmWave) this technology can provide ultra-high speed internet connections to difficult locations (such as a rural location) without the need for installing costly wired or fibre optic infrastructure. These wireless network connection systems are called fixed wireless access (FWA) systems that are typically used to provide network connectivity over distances up to a few kilometres.

Current state of the art FWA systems can provide excellent network connection speeds but they can be expensive and prone to problems such as limited coverage area, large size, high power consumption and low spectrum efficiency, etc. Many FWA systems also require specialist installation due to the sensitivity of microwave links. As a result of these challenges, this team has identified an opportunity to commercialise a new generation of FWA system based on 5G mmWave that is able to self-configure and provide correct alignment and thus optimisation of the radio link.

The leader of this application (Novocomms) specialises in the design, engineering and production of antenna technologies which are a significant component for these FWA systems. Prior to this project, Novocomms won stage I Future Telecommunications Challenge and developed a novel antenna array plus control electronics and software. This device is able to point a radio frequency beam needed for the very high-speed wireless link. However, this device used a sub-optimal off the shelf radio frequency switch to control the antenna array. This off- the- shelf RF Switch restricts both the performance, power consumption and costs of the Novocomms FWA.

Novocomms is applying for phase II Future Telecommunications Challenge funding to develop a bespoke new generation of RF Switch that are optimised to drive both the Novocomms and other antenna arrays. This project enables Novocomms to work with a semiconductor device producer in the Northeast of England to produce this dedicated RF Switch. This switch will enable Novocomms to develop its own range of FWA products while also enabling Novocomms to provide this RF switch to other wireless technology system producers globally.

Novocomms has already established a route to market and partnerships for this FWA so can proceed with post project collaboration immediately after this project.